Wireless Telecommunications Networking for Residential and Commercial Developments

In today's rapidly evolving world, seamless internet connectivity has become vital to our daily lives. The Wireless Telecommunications Networking for Residential and Commercial Developments project aims to establish a state-of-the-art, high-speed, and reliable wireless communication network that caters to the growing needs of both residential and commercial sectors. The primary objective of this project is to enhance the digital connectivity experience for end-users, promote economic growth, and support the development of smart cities. The team at Decahedra Telecom aim to provide a viable option to rural communities and low-density developments to supply cost-effective, high-performance wireless networking solutions as an alternative to fibre rollouts.

The project encompasses the design, planning, and implementation of wireless telecommunications infrastructure, ensuring comprehensive coverage and seamless connectivity in residential and commercial areas.